Controlled evasive collision avoidance using deep reinforcement learning for the application of delivery UAVs

Unmanned aerial vehicles (UAVs) have recently gained notoriety for the service of package delivery. However,
current collision avoidance systems lack the evasive capabilities to avoid dynamic obstacles at high speeds. The
restrictive legislation, issued by the Civil Aviation Authority, demonstrates the lack of trust for these systems. This is
for good reason as UAVs can weigh up to 25 kilograms and travel at speeds approaching 45 meters per second
which presents enormous threat to individual safety. Hence, this research will focus on collision avoidance systems
within dynamic environments for which a delivery UAV will encounter mid-flight.
Generating a library of trajectories will be investigated using perceptional intelligence techniques for detecting and
tracking. Furthermore, the library of trajectories will be utilized with a deep reinforcement learning agent to map the
raw sensor input or detected obstacle with a generated motion primitive trajectory. This research hopes to increase
safety and in delivery UAVs while also enumerating the risks faced by the UAVs. Thus, providing a tool for
transparency of the AI systems used with collision avoidance for delivery UAVs due to the modularity approach.